Cyber Security Voucher

Language Empire has spent over five years developing and using innovative technologies to develop a robust internal bespoke management system and processes. As part of this development testing has been completed at all stages and we would now like to complete a full ‘cyber audit’ to ensure that we have protected processes and systems in place. Working with a technology partner and IT security consultant this would support us in ensuring full system security and cyber threats are eliminated and thus will allow us to demonstrate and enhance our client relationships for future working.